Improving AI-Supported Decision-Making using Debiasing Techniques

The proliferation of algorithmic advice and support from everything from movie recommendations to credit ratings has changed the way we make decisions. This phenomenon, known as AI-supported decision-making, could revolutionize our performance in tasks in critical areas such as finance and medicine.
However, much like human advice, algorithmic advice is often under-weighted when making decisions - this effect is known as algorithm aversion. This presents a problem wherein considerable computational and financial effort has been expended to create an algorithm for a task, only for its potentially useful recommendations to be ignored or used in less-than-optimal ways.
The objective of this research is to use psychological methods known as 'debiasing techniques' to help individuals better calibrate their use of AI advice and allowing for better advice-taking strategies and improved performance in tasks. The proposed experiments cover three key aims - (1) testing techniques for reducing algorithm aversion and the mechanisms underlying the technique, (2) testing whether these techniques also prevent over-reliance on AI advice and the calibration of when to use algorithmic advice, and (3) testing the boundaries of these techniques, particularly their effectiveness on domain experts.
In particular, two candidate techniques will be explored during this PhD - the 'AI Crowds' technique, which draws on social influence and research into crowd wisdom, and the 'Comparing Importance' technique, which allows individuals to compare their decision strategies with an algorithm's strategy.
This work will have impacts both academically and in industry. In terms of the algorithm aversion literature, this work extends research into reducing algorithm aversion by exploring more 'general purpose' techniques that can be applied to many contexts, rather than very context-specific approaches that presently exist. Additionally, exploring how debiasing techniques may cause over-reliance on advice in their attempts to reduce under-reliance is a novel step in this area.
In terms of industry impact, the findings from this research can be used to inform the development of decision-support systems - for example, if individuals are more willing to use advice once they know the decision strategies of an algorithm, this information can be provided at the time of the decision. The partnership with Civica UK - the funders of this PhD - allows for a route for this work to be applied in real-world contexts and in their new software.
Finally, this PhD is undertaken as part of the UKRI Centre for Accountable, Responsible and Transparent AI (ART-AI). This work particularly contributes to the aims of responsible and transparent AI. Through testing techniques that encourage the responsible and accurate use of AI advice, this work contributes to the development of responsible AI should these techniques be implemented. Additionally, both proposed techniques involve making an element of an algorithm transparent to the user, contributing to our understanding of the effects of transparent AI.